Growth rate one automorphisms of free products and their dynamics

This project will generalise known results for growth rate one automorphisms of free groups to free products, to understand their dynamics and to contribute to the solution of various decision and dynamical problems relating to these. For instance, the classical results about Dehn Twist automorphisms of free groups will have analogues in the free product setting,